Net-Form

Net-Form uses data to turn a car park into a large MW-scale battery to provide power on demand to the

electricity grid. It is an innovative, secure, data management platform that collects, aggregates and

dynamically-optimises large populations of grid-connected electric vehicle batteries at a single location. Net-

Form provides a managed service to the network and income to owners, who control access to their vehicles

via a secure mobile application. Net-Form is unique in that integrates and analyses diverse sets of data and

time-sensitive information to optimise the energy system in a non-invasive way.